Capability depravation and labour market disadvantage in the uk

An ESRC funded PhD research project based at the Centre for Analysis of Social Exclusion at the LSE, to apply the capability approach to the way we understand and measure labour market advantage and disadvantage